Electric 12 Ton Medium Duty Delivery Vehicle Feasibility Study

**Public Description**

EZE Truck is developing an all-new electric medium duty vehicle (e-MDV) in the 12 Ton weight class for zero-emissions urban deliveries.

It is widely recognised that the movement of goods within urban environments presents a number of significant challenges. A major opportunity exists to create a game-changing, purpose-designed e-MDV offering a zero emissions, cost effective solution for 'last mile' deliveries in urban locations.

The UK's Industrial Strategy for future mobility identifies a need to create new solutions that can profoundly change the way that we move goods around our towns and cities. In London, regulations and financial penalties already exist for conventionally-powered vehicles and similar schemes are now confirmed to follow in other cities around the UK and operators need viable cost-effective alternatives.

EZEs' e-MDV will address key items in the strategy set by the Mayor of London in the TfL Freight and Servicing Action Plan.

* Vision Zero -- the aim being to reduce the number of people killed or seriously injured on London's streets to zero.
* Congestion Reduction -- Silent operation enables 24 hour deliveries to reduce day-time traffic congestion. The Mayor aims to reduce the number of HGVs and LCVs entering central London in the morning peak by 10% by 2026
* Congestion Reduction - Consolidation -- Use of one large urban truck to replace up to 6 smaller vans
* Clean Air - TfL are seeking to introduce a zero emission zone in central London by 2025 and in inner London by 2040
* Incentives -- TfL and the London boroughs will introduce regulatory and pricing incentives to support the transition to the use of ULEVs in London.

No purpose-built, affordable production solution is currently available to vehicle operators in the medium duty (12 Ton) commercial vehicle sector. There are currently a small number of very low volume vehicle converters offering products; however by their nature, conversions of this type are compromised due to loss of payload capacity and high cost.

The e-MDV will satisfy demand from logistic and delivery operators for a zero emissions vehicle that will:

* Offer a lower Total Cost of Ownership (TCO) than current diesel vehicles.
* Give a safe, pleasant working environment for drivers. (Driver recruitment and retention is a major challenge for operators.)
* Offer a payload capacity equivalent to a current diesel vehicle of the same GVW.
* Give the opportunity for 2 or 3 shift operation to maximise use of the asset.